The University of Liverpool And Vision Support Trading Limited

To develop an RFID-based way-finding system enabling visually impaired users to navigate their way around large public buildings unaided, and embed capabilities for ongoing development.